Hyper-Kamiokande (UK Strategy for Long Baseline Neutrino Oscillation Experiments)

The UK is at the forefront of accelerator-based neutrino oscillation physics and is poised to play a prominent role in the multi-purpose, precision Hyper-Kamiokande experiment that offers unprecedented potential for the discovery of CP violation in the leptonic sector. It is universally agreed that the discovery of CP violation in the leptonic sector is critical to progress in particle physics, as it implies the exciting possibility that the lepton sector significantly contributes to the matter-antimatter asymmetry in the Universe. The experiment will also provide much needed information on key neutrino oscillation parameters by significantly increasing their precision and addressing degeneracies (e.g. the theta23 octant). Hyper-Kamioka is the upgrade, or phase II, of the successful T2K experiment in which the UK has a leading role and was a major player in the recent observation of the electron neutrino appearance (Phys. Rev. Lett. 112, 061802 (2014)). An upgraded multi-MW beam, a 25 times larger far-detector and an upgraded suite of near detectors, with a potential 2km detector, characterize the new experiment. The far detector, Hyper-Kamiokande (HK), is a next generation, multi-purpose, underground Water Cherenkov detector that will provide hyper-sensitivity that is crucial for the observation of CP-violation as well as greatly extending the search for proton decays, allowing a detailed study of atmospheric neutrinos (permitting the measurement of the neutrino mass hierarchy), and studies of neutrinos from astronomical origins. Precision measurements of solar neutrinos, observation of solar flares, neutrino geophysics are also included in the vast physics portfolio of the experiment.

The Hyper-Kamiokande experiment is central to the particle physics and astrophysics programme in Japan,. There is a strong international commitment and the UK is leading the EU effort.

Such a high precision experiment will require innovation in many areas. The UK effort is targeting strategic areas that exploit current expertise and ensure prominent roles within the experiment guaranteeing full exploitation of the physics potential of the experiment.

Potential impact
The Hyper-K experiment is well placed to have a significant impact on our understanding of the Universe through the measurement of a number of keenly awaited quantities most notable of which are: CP-violation in neutrinos and neutrino mass hierarchy. To achieve this project plans to contribute to the experiment by researching and developing detector components that will significantly contribute to achieving these goals. These detector components are ground-breaking in their own right and have the potential to impact fields such as Medical physics through the photosensors that will be investigated as part of the project as well as other fields and the environment (the water target needs to have a high radiopurity which will require innovation to achive this). Perhaps the most important output of the experiment for UK industry will be the hundreds of trained postdocs and graduate students who will receive high-quality scientific training while working on the project.
Hyper-Kamiokande should provide a gold mine for public engagement in science. Any number of examples could be given of public engagement activities driven by the public's fascination with neutrino physics. It has attracted significant attention from the arts that have inspired the production of a number of works.